A scaleable novel method to deliver realistic feeling of touch in virtual simulations

Project Valkyrie proposes a scalable novel method to deliver realistic feeling of touch for a full immersive VR experience that can enhance applications or create feasible soultions to new ones. We hope to achieve a product that can open doors to new industries that currently suffer relatively low penetration of VR technologies such as medicine, healthcare and education, as a facilitator to their daily job or routine. We believe the sense of touch is a critical bottleneck for VR in these applications. As two Co-founders with expertise in Human Centred Design/Interaction and Material Science/Microfabrication, we have the ability to push this project as an early-stage design project through focus group research, selective ideation and feasibility studies to create a tangible design solution for the market that is predicted to explode in 2017.